A Million Pictures: Magic Lantern Slide Heritage as Artefacts in the Common European History of Learning

The magic lantern was the most important visual entertainment and means of instruction across nineteenth-century Europe. However, despite its pervasiveness across multiple scientific, educational and popular contexts, this technology remains little known to the European public. Moreover, though surviving magic lantern slides provide a massive, pan-European repository of heritage materials, encapsulating in visual form almost every conceivable facet of late nineteenth-century knowledge, this archive remains largely untapped by scholars, stakeholders and the general public. These fascinating and frequently beautiful objects are to be found in numerous local and national libraries, museums, and archives of all kinds, with some collections holding tens of thousands of lantern slides, but a lack of common standards for documentation and preservation has limited the impact of existing initiatives, and hindered the recognition of the significance of these objects. 'A Million Pictures' addresses the sustainable management of this invaluable, but overlooked, heritage resource and seeks to develop vital new tools for documentation, preservation, digitisation and re-use of lantern slides.
Across four case studies, taking place in the UK, the Netherlands, Belgium, and Spain, the project investigates the use of magic lantern slides within learned societies and educational institutions as well as in popular venues (theatres, opera houses, museums and observatories) and will also investigate methods for classifying the repertoire of these shows. It will explore the needs of contemporary museums, archives, libraries, and other collections for allowing access and re-use of slide images, and will provide examples of digital re-working of slide shows as well as other forms of re-enactment. It will examine ways for people to enhance their knowledge about lantern slides and so allow them to connect to their shared European history of learning.
The UK-based aspect of the project will explore three representative public collections: the Library of Birmingham, the Royal Geographic Society (RGS) in London, and the Exeter Royal Albert Memorial Museum (RAMM), with a specific focus on slide sets and associated materials during the period 1880-1914.Indeed, one would be hard pushed to find a more neglected, yet substantial, national heritage resource than the magic lantern slide material dispersed across numerous British museums, libraries and archives. Individual collections each represent a remarkably rich visual archive concerning multiple aspects of national and regional public life. The Library of Birmingham possesses an estimated collection of over 100,000 slides, accumulated from the activities of numerous educational and civic organisations that were active within this large urban and industrial centre, whose scale and significance resembles that of only a few other British collections. The RAMM provides an excellent example of a smaller regional collection, of which there are many spread across the UK, with approximately 15,000 slides derived from the various organisations active during the period in question in this cathedral and market town. The RGS was, and remains, the hub of a national network, whose collection of approximately 20,000 slides was used both within the capital and in the numerous branches of the society active within cities and towns across Britain.
'A Million Pictures' will consider the different cataloguing practices as well as the different users of these three organisations. More broadly, it will publicise the scale and significance of these archives, and provide insights concerning an effective working model for their use, management, and promotion within the heritage sector more generally.

Potential impact
Our project will impact the following:

? Beneficiaries in the cultural heritage industry.
The project's approach to cultural heritage institutions is integral: rather than conducting academic research and subsequently seeing how heritage institutions can connect to the findings, the perspectives of stakeholders are considered in all stages of the research. This integral approach will maximise the relevance of the academic research projects, facilitate knowledge exchange and benefit institutions of cultural heritage. A Million Pictures proposes to deliver research-based knowledge and expertise directly to a selection of these heritage stakeholders, enabling them to better understand these resources and to make best use of them on behalf of their users. In the case of project APs, it will achieve this by intervening directly in their engagement with these materials, providing high quality digitised copies of samples of these slides alongside relevant metadata, and developing re-use projects intended to engage directly with their users. In relation to other heritage stakeholders not directly involved in the Project, these activities are designed to demonstrate the potential heritage value of all lantern slide collections which, we contend, have the potential to connect national and regional museums, libraries, and archives to new British and international audiences.

? Longer term heritage policy.
In contributing to the development of a European standard for description and cataloguing of lantern slide artefacts, the Project will develop a template for collection management that will be widely applicable to other collections and will serve as a foundation for future projects within them. The project will influence heritage policy by showcasing some of the strengths of these collections to archival, educational, and commercial stakeholders. To this effect, UK APs include public lantern slide collections of all kinds, in museums, libraries, and archives, which have been subject to varied cataloguing practices, and whose exploitation is at different stages of development, allowing the project to provide case studies that are broadly applicable across the sector. Furthermore, through this project, the collaborating museums and archives will strengthen their international networks. This will allow future collaborations such as shared exhibitions, book publications and cultural events for devotees of old and new media.

? The public.
Working with APs in this way will permit a broad and long term engagement with the public, which will be able to gain access to lantern slide collections and knowledge concerning them for the first time. Forms of dissemination include:
- A virtual documentation centre for lantern slides and their contexts, based on the LUCERNA database, that is freely accessible to the general public, alongside provision of these materials through the APs' own digital fora. As an open access resource, with a proven track record in attracting not only academic researchers, but also professional and charitable organisations, as well as large numbers of amateur and family historians, LUCERNA will sustainably provide slide heritage to non-academic stakeholders of all kinds.
- Examples of public re-use of slide materials, including historical re-enacted slide shows, and research presentations.
- Peer-reviewed conference proceedings (Abstracts of papers will be translated into languages of participants and published on the project's website, based at the University of Utrecht).
- Regular Update on the project via website (based at the University of Utrecht), and social media (facebook, LinkedIn, twitter).
- All workshops have a slot reserved for a dissemination activity that will be open to the general public.